FastAceJet

FASTACEJET focuses on the development of alternative resilient gas-fermentation processes that can exploit un-purified carbon and hydrogen rich industrial waste streams to produce Sustainable Aviation Fuel (SAF) by chemo-catalytic routes. FASTACEJET explores sustainable, cost-effective, more energetically favourable and scalable technologies for the production of SAF from waste CO2 compared to the current Lanzatech process. FASTACEJET aims to optimise the technology at lab-scale and validate it to TRL4. A thorough Techno Economic Analysis of the process and fuel testing will enable de-risking the combined bio-chemocatalytic process developed and generate data about its scalability, sustainability and production cost compared to current state-of-the-art.